MPhil/ PhD in Gender

My research will use attention to affect to explore the (im)possibilities of decolonial solidarity in contemporary British contexts of racism, xenophobia and Islamophobia. I am interested in the relationship between religion,
representation and feminist subjectivity. My broader research interests include theories of affect, subjectivity, postcolonial epistemology and sexuality.